WRG Phase III: The White Rose Grid e-Science Centre

The White Rose Grid (WRG) is a successful and long-standing partnership (formed over 6 years ago) between the three Yorkshire Universities of Leeds, Sheffield and York research communities as well as service providers (ISS at Leeds and CICS at Sheffield) engaged in innovative computational projects and related activities. This initiative has established a production grid that underpins a broad range of e-Science projects and high performance computational research. In total so far over 8.1m (excluding specific project grants) has been invested in the WRG which provides substantial computational and data storage resources. The WRG is a key enabling platform for experiments and a key vehicle for advancement of e-Research. It provides a host environment for developing proof of concepts and novel technology demonstrators. The current Centre is involved in a spectrum of activities including development, application and adoption of advanced methods and technologies as well as WRG and NGS users support. It works with computer scientists, application scientists and service providers. This proposal will build the capacity of the WRG e-Science Centre, which forms a crucial part of the successful WRG project. The Centre will offer improved access to WRG resources and provide more effective support to users engaged in e-Research. It will expand e-Research use and embed its methodologies, techniques and technologies into the White Rose Grid research community. It will develop further its world-leading research and share its extensive expertise, knowledge and skills of e-Research with the larger community of researchers within White Rose, and beyond that with national and international communities.